Enhancing Abstraction and Reasoning capabilities of AI systems to move from local generalisation to global generalisation improving performance on uns

This research focuses on significantly advancing artificial intelligence (AI) generalisation capabilities, primarily by building upon the Abstraction and Reasoning Corpus (ARC) dataset. The ARC challenge, a collection of 1,000 tasks designed to test AI abstraction and reasoning, currently presents significant hurdles for existing AI systems, with the best algorithms achieving only partial success. This research aims to address this gap by not only enhancing the ARC dataset but also by integrating additional data modalities such as audio and visual inputs. This multimodal approach is expected to develop AI systems that can more closely mirror human cognitive abilities in understanding, reasoning, and adapting to new, unseen environments.

The ultimate goal is to create AI models that are not just adept at pattern recognition but are also capable of deeper understanding and reasoning. This includes the ability to process and interpret complex multimodal data, akin to how humans integrate information from different senses. This research is expected to yield significant academic contributions and practical applications across various industries, enhancing technologies in areas such as autonomous systems, healthcare diagnostics, and interactive media. It also aims to lay the groundwork for future studies, inspiring further research and exploration in the field of AI generalisation and multimodal learning.